Menopause Reality - diversity and inclusion

Menopause Reality is a project that will help employers retain their female workforce, address gender inequality in the workplace, improve professional training for healthcare providers, and directly support women going through the menopause, improving their health and economic outcomes.

The project will use deeply engaging immersive technology, to empathise, educate and improve understanding of the menopause through absorbing content & novel delivery. The project will produce a series of 360films, each sharing a genuine experience of the menopause - their own Menopause Reality. The immersive format allows for very direct and intimate sharing of experiences, and ensures that audiences can make strong connections which are shown to deliver powerful influence and behavioural/attitudinal change.

This phase of our project will focus on ensuring that more of the stories shared are diverse and inclusive, representing the varied experiences of the menopause from women of different socio-economic groups, cultural, religious and racial diversity, stories of women who are disabled or who face other physical or mental health issues, menopause experiences from people with different gender identities and experiences of younger women who have been through premature menopause.

Menopause Reality will use immersive technology to deliver behavioural and cultural change that will improve health and economic outcomes for women, their families and employers. VR technology is still in early stages of adoption for most industries, and our approach, which uses behavioural psychology research along with authentic narrative storytelling, ensures that this innovation is applied and fully exploited to deliver tangible health outcomes, and business and economic growth.